JPND Alpha-synuclein pathology propagation in Parkinson's disease and quest for novel protective strategies

Misfolding and aggregation of a protein named alpha-synuclein (alpha-syn) causes protein clumps in the brain called Lewy bodies leading to damage to the brain and Parkinson's disease (PD). Accumulating evidence shows that alpha-syn protein isolated from a PD patient brain may be taken up into brain cells in a tissue culture dish or in a mouse. This suggests that the protein may spread and the pathology may spread. Many fundamental questions still need to be answered in order to advance our understanding of the origin and the molecular mechanisms of PD with a view to design innovative protective strategies. For example, 1) how do alpha-syn aggregates form; do they start in the brain, or perhaps even in the gut as some people think, and how do environmental factors, including gut bacteria, contribute to this process; 2) how does alpha-syn protein spread from cell-to-cell?; 3) how does alpha-syn shift from a normal state to a disease state? 4) how, and through which route(s), is/are misfolded/aggregated alpha-syn transported and spread from one cell to another?; 5) how do genetics contribute to the spread of pathological alpha-syn?; 6) can small molecule compounds and biological reagents, such as specific antibodies, block alpha-syn transfer, seeding and aggregation?

Our consortium is uniquely positioned to take advantage of combined cutting-edge technologies and complementary, multidisciplinary approaches and novel tools and capabilities developed in each of the participating groups, to address these important issues. These include expertise in unique capabilities in protein chemistry, biochemistry and biophysics, cell and molecular biology, generation of patient-derived stem cells, gut bacteria analysis, animal models of PD and imaging techniques including to study cells by live imaging, as well as live imaging inside the brain.

The fulfillment of this joint program will contribute significantly to advancing our understanding of how alpha-syn protein aggregation and spread drives PD progression. A better understanding of this process will lead to the identification of novel targets and open new paths for the development of novel therapeutic and preventive interventions. Moreover, it is highly likely that various other misfolded proteins associated with other neurodegenerative diseases may spread through similar mechanisms. Therefore, we anticipate that our findings may also be generally applicable to other neurodegenerative diseases.

Technical abstract
In the present proposal, we have assembled leading alpha-syn, PD and microbiology research groups in Europe to address major questions. We hypothesize that specific forms of aggregated alpha-syn are key substrates for propagation of synucleinopathy in a first step from the peripheral nervous system to the brain, and then through the different brain regions. In the physiological situation, alpha-syn exists predominantly as a monomer and is enriched in synapses. In pathological states, alpha-syn undergoes structural changes that lead to the formation of oligomers and amyloid fibrils, ultimately leading to the formation of the Lewy Bodies found in PD brains. Accordingly, the initiation and severity of alpha-syn aggregation is highly associated with the levels of alpha-syn (such as in gene multiplications), with mutations, and with different environmental risk factors having a direct or indirect impact on alpha-syn aggregation (such as pesticide exposure or tabacco/caffeine). We will investigate the hypothesis that cell-to-cell propagation of alpha-syn aggregates coupled to the seeding capacity of the aggregates and enironmental impacts play central roles in the spreading of PD pathology and disease progression. The central role of propagation is highlighted by the growing realization that PD may start in the gut and thence spread to the brain via the vagus nerve, though the underlying mechanism remains unresolved. Various post-translational modifications of alpha-syn (such as phosphorylation, truncation, ubiquitination and nitration) not only determine the protein's function, but, more importantly, affect alpha-syn localization, aggregation and spreading between cells. In this complex context, a better understanding of the links between genetic, sequence, biochemical and cellular determinants of alpha-syn oligomerization and amyloid fibril formation, and spreading of the pathology, is essential for the development of novel diagnostic and therapeutic strategies for PD.

Potential impact
The aSynProtec consortium will take special measures on exploitation of results and the protection of intellectual property (IP). In brief, if inventions and/or newly generated know-how are considered to be exploitable, each partner will work in close relationship with their tech transfer offices to assist in the exploitation process.

Three primary areas for exploitation will be considered:

i) Transfer of know-how: Knowledge transfer will be organized at different levels. 1. Each partner has dedicated a significant proportion of the time of staff scientists to the realization of the goals of this joint program. We will implement this through the training workshops and consortium annual and web meetings. 2. Students or postdoc fellows themselves will be important contributors for transfer between the different centres, and network meetings. Transfer of know how will typically involve obtaining sponsored research from our industrial partner, Lundbeck, to further develop a concept.

ii) Transfer of IP: The presence of 7 academic partners specializing in both fundamental research, pathophysiological validation and clinical translation, is matched by the involvement of the partner from the private sector, which are well placed to develop commercially important inventions. Our intellectual property strategy is planned to:1. Increase the possibility of licensing, through fully integrated industrial interest and insight; 2. Decrease the costs of failure while increasing the potential revenue. 3. Generate an augmented cost:benefit ratio.

iii) Commercial exploitation: Through our industrial partner of the project, potential customers will be contacted to explore the possibility of exploiting the work performed in aSynProtec.